Queen's University Belfast and C P Cases Limited

To develop and embed a fully automated, highly innovative rotational moulding facility to provide a step change in production efficiency, customer service and gross margins.